Microplastics and multistressor effects on marine ecosystems in the context of global change (MICROMIX)

MICROMIX is an ambitious and innovative four-year fellowship project with a vision to elucidate the current and chronic future effects of microplastics and multistressors on marine ecosystems. This will be achieved through a series of advanced observational, experimental and risk modelling approaches. Microplastics are one of today’s most concerning environmental contaminants: persistent, widespread and causing harm to a variety of organisms, yet with unknown long-term consequences for ecosystems and human health. Furthermore, their abundance is only likely to increase with growing plastic inputs, and degradation of existing litter. However, microplastics are but one of many environmental stressors which can cause harm to marine ecosystems, with others including chemical pollution and ocean warming, all with the potential for interactive and negative effects. Microplastics are also understood to act as vectors for the transfer of hazardous chemicals and microbes into organisms. For this reason, harm from microplastics must be considered in the context of wider environmental contamination and predicted future climate conditions.
This fellowship will focus on exposure and responses of lower trophic organisms to microplastics and multistressors, including zooplankton, which are the fundamental basis of the whole marine ecosystem. I will first investigate how exposure of marine zooplankton to microplastics has changed over the decades since the first commercial production of plastics. Next, biological responses of key marine invertebrate species to environmental co-stressors alongside environmentally-realistic microplastic exposure will be assessed, including contaminants of emerging concern and ocean warming. Focus will be placed on how traits of different invertebrate species will lead them to be differently susceptible to bioaccumulation and harm. Finally, the chronic future ecological impacts of microplastics will be investigated using complex yet realistic risk assessment predictions.
The following specific objectives will be pursued through five work packages:
O1: Establish a microplastic contamination baseline using 70 years of archived marine zooplankton samples.
O2: Investigate how accelerated aging of microplastics influences microplastic biofilms and associated effects on the gut microbiome of representative invertebrates.
O3: Understand how and why benthic macroinvertebrate species differ in their responses to the combined exposure of aged microplastics and hazardous chemicals.
O4: Carry out realistic large-scale mesocosm studies to determine whether the hazard posed by microplastics to marine ecosystems will change with rising ocean temperatures.
O5: Model the future risk of microplastics to marine ecosystems, importantly accounting for particle complexity.

This project is incredibly timely. Given current national and international actions to reduce and mitigate microplastic impacts (such as The Global Plastics Treaty, microbead bans in personal care products, EU ban on glitter), alongside climate change and chemical pollution, the outputs of this project will be crucial for informing policy, industry, and community action in this space.
I have a proven capacity to deliver and am internationally recognised for my work on microplastics and associated contaminants. I have been instrumental in developing key analytical and experimental methods for microplastics, which are already used by researchers globally and will be applied during this project. Experience leading projects and a previous NERC-funded Knowledge Exchange Fellowship have equipped me with the required leadership skills to make this project a success, plus a diverse network for the sharing of project outputs. The project also has support from expert project partners. I will therefore work closely with Project Partners and stakeholders to ensure impact and maximise the utility of the fellowship outputs.